Cross-vector comparison in understanding the innate-adaptive pathways underpinning viral vector induced T-cell responses

Vaccine modalities that induce potent T cell responses are needed to combat existing and emerging intracellular pathogens (such as HIV), and for cancer prevention which is likely to become a future healthcare priority. Viral vectored vaccines are known to induce potent and more durable CD8 T cell responses compared to other modalities: measles vaccine (a paramyxovirus) is a rare example of a vaccine that can induce life-long immunity.
Several viral vectors have been deployed in the clinic in recent years for vaccination against infectious diseases or in cancer therapy, such as adenovirus (AdV), modified vaccinia Ankara (MVA), lentiviruses and a respiratory
paramyxovirus parainfluenza type 5 (PIV5). However, the early mechanisms of immune response induction by these vectors remain unknown. Understanding how initial viral vector signalling relates to lasting immunity is critical for the further development of vaccines that elicit effective and durable responses in both prophylactic and therapeutic applications. In this project, the immune cell tropism, kinetics of innate stimulation and specific signalling pathways triggered by different vectors will be characterised in detail. The findings will be correlated with preclinical studies of vector-induced adaptive immunity and the ability to induce strong and durable CD8 T cell responses. Additionally, we will employ our new ex vivo human lymph node (LN) model system to assess the early pro-inflammatory response to the vectors in fresh, architecturally preserved, human lymphatic tissue.